Epigenetic regulation of microglial gene expression in Alzheimer's disease

Neuroinflammation is emerging as a key pathogenetic event in risk and
progression of Alzheimer's disease (AD). GWAS have identified single
nucleotide polymorphisms (SNPs) at genetic loci associated with
microglia function enriched in AD cohorts, however how these alter gene
expression within loci is often unclear. Profiling transcriptional
regulation of AD associated gene by epigenome wide association studies
of post-mortem human cortex has identified enriched patterns of DNA
methylation in microglial genes of AD patients. Whilst further
illuminating the contribution of microglia in AD pathogenesis, a caveat of
these experiments is the tissue utilised; post-mortem samples of mixed
cell types derived from patients dying with late-stage AD with profound
neurodegeneration and inflammation. Such tissues may not capture
more subtle, early changes in epigenomic regulation that underpin
functional changes in cells in prodromal patients.